Development of Bioemulsifier Production to Advance Commercial Explotation Opportunities

This proposal aims to exploit a suite of natural emulsifiers (bioemulsifiers) that show exceptional
promise as ingredients and production process agents in industries such as healthcare and food and
beverages. Emulsifier use is widespread because of the need to mix 'oil and water' in many
products. Bioemulsifiers are microbially produced surface-active molecules that are promising
alternatives to the chemically synthesised varieties because they are natural, have potentially lower
toxicities and improved functionality (e.g. foaming, stabilisation; tolerance to extremes of
temperature and pH). This project aims to significantly increase bioemulsifier production to
facilitate commercial exploitation opportunities, by: (i) induction and selection of hyper-producing
mutant strains using non-GM methods; (ii) optimise microbial fermentation; and (iii) improve
recovery and purification processes. Through market research we will identify market opportunities
and potential barriers to commercialization and develop and extend existing collaborations with
interested parties and explore commercially uses for these bioemulsifiers.